STEM education for global citizenship: Addressing bilingual (Taiwanese:English) teaching challenges using innovative digital technologies.

This network project enables researchers at UCL, UK and NTNU, Taiwan to work more closely to establish a series of academic exchange activities . At the beginning we will convene a series of seminar and workshops where we will showcase out existing research projects and trial each others technologies so we can better understand each others' contexts. We will begin with the UCL-developed ScratchMaths and Cornerstone Maths curriculums, which our NTNU colleagues have identified as most promising to support the goals of STEM teaching in Taiwan and suitable for adaptation to a bilingual teaching context. NTNU will reciprocate by convening workshops using their Cloud Classroom platform.

Existing institutional funding sources will be used to help us to grow the network by enabling further UCL and NTNU colleagues to become involved by matching them with each other, based on their related interests. UCL Institute of Education brings its extensive expertise in applied linguistics and STEM teacher professional development alongside NTNU's role as the main teacher education institution in Taiwan. This network collaboration has the potential to shape the development of bilingual STEM school teaching in Taiwan and, with NTNU's regional connections, in wider East Asia.

Our goal is to develop a potential future programme of joint research that draws on these existing resources, whilst addressing the particular needs of the Taiwanese context, which requires all school teaching of STEM subjects to be taught bilingually (Taiwanese-English) by 2030.